capillary electrophoresis

"To develop the test, supplier to prototype the assay to run on the ABI analyser as follows:
The assay probes to be fluorescently labelled to produce clearer and ‘cleaner’ images to maximise assay resolution.Optimise polymer for non-denaturing run conditions Extract DNA from saliva and quantify
Run assay and DNA from saliva on a long capillary using capillary electrophoresis on the ABI and optimise run conditions. The results will define the final assay components needed for test manufacturing.
"